EPSRC Fellowships in Manufacturing - Regenerative Medicine Manufacture: A Systems Based Research Platform

Regenerative medicine (RM) is the application of living cells and tissues to resolve disease or injury. It has the potential to revolutionise healthcare. RM has been named by the Government as one of the priority technologies for UK competitiveness. The market has a global value estimated to grow to $20.0B by 2025. This Fellowship will enable a five-year programme of manufacturing research to be conducted using industrial practice and experience. The aim is to accelerate the commercialisation of RM.

The work will focus initially on methods that can be used to increase the speed of growth of cell and tissue products and that will provide the means for more effective control of production than is currently possible. The aim is to open up the commercialisation of RM to different modes of production than are currently possible, enabling entrepreneurs to choose business models that fit the type of product and the way it must be delivered to clinic. This will involve working on example systems that have the same characteristics as particular types of RM product and measuring the response of the growing cells or tissue to systematic changes in the feeding regime and the physical environment. The results will be simplified to provide robust, controllable growth instructions that can be built into self-contained, automated units for reliable manufacturing even with non-specialised staff working in non-factory settings.

The programme will be pre-competitive, that is, it will concentrate on the common features of RM manufacture and will aim to provide generic solutions that can be tailored for specific products. Researchers will acquire a commercial outlook and will become fluent in the regulatory and economic aspects of RM manufacture. This meets EPSRC's ambition to create leaders who will deliver engineering excellence and real-world outcomes.

The work will take place at Loughborough University where the Wolfson School of Mechanical and Manufacturing Engineering, the EPSRC Centre for Innovative Manufacturing in RM and the EPSRC Doctoral Training Centre in RM comprise an ideal setting. The School sets the pace of UK innovation in engineering-driven methods to commercialise RM.
The Fellowship will enable Nick Medcalf, an industrial engineer with experience leading collaborative research in cell- and tissue-based therapeutics, to move into academia and to influence the direction and practices of RM research at Loughborough University and beyond.
By the end of year five the Fellowship will have:

1. Created a thriving network of pre-competitive research collaborators from industry who are seeking and sharing practical methods for rapid RM commercialisation
2. Delivered 'demonstrator' projects based upon selected clinical indications
3. Created new production tools (reactors and control systems) that are practical and pragmatic, flexible yet robust
4. Identified novel modes of manufacture that are accessible to new RM business with modest outlay in capital and labour.
5. Built a team that works to a shared vision of systematisation of research. This method of working will make the team immediately recognisable to industry as one that speaks their language. It is hoped that the team will become, in time, the team of choice for entrepreneurs who need pragmatic engineering support for RM manufacture
In the longer term the Fellowship will enable the Fellow to achieve a personal ambition to change the way that the innovation pipeline in RM is managed in terms of the manufacturing research.

Potential impact
The Fellowship will benefit six categories of stakeholder:

1. Academics working in regenerative medicine will benefit via: ability to relate their work to the growing knowledge base and to place their activity in a framework using a common language of defined unit operations. A community of learning will be established oriented towards the industrial challenges and led with pragmatism. The focus on pre-competitive work will encourage sharing of best practice. The intention is to nurture researcher-entrepreneurs who will plan and execute work based upon objective risk criteria for business and not simply on the quest for more understanding.
2. Commercial organisations will benefit from an increasing ease of adoption of innovations in regenerative medicine. There will be a progressive trend towards a whole-process outlook among researchers when making a pitch to investors or big business to adopt innovations. Both new and established enterprises will benefit. Established enterprises will benefit from the creation of a body of pre-competitive learning which can be added to in an incremental way. New enterprises will find the research platform an easier point of entry into the manufacturing issues.
3. Clinics will benefit through access to more cost-effective treatments based upon regenerative medicine solutions. The cost-effectiveness will result partly from improved manufacture (less waste, more control) and partly from improved delivery resulting in improved scheduling.

4. Patients will benefit from increasingly remedial treatments rather than conservative care only. As regenerative solutions become more readily available they will be more likely to be adopted as a first-line treatment.

5. The University of Loughborough will benefit from its increasing impact at the centre of a global community of pragmatic, challenge-led research with a distinctive commercial culture.

6. The United Kingdom will benefit from the competitive lead that will accrue from being first-in-market with new modes of operation and production that meet regulatory standards. Direct benefit to the UK economy will be through increased competitiveness and international leadership in research. Indirect benefit will be consolidating the country at the centre of this culture of integrated manufacturing research making a barrier to entry for overseas business and attracting foreign businesses to establish bases here.

Impact will be enhanced through collaboration and co-production opportunities. These will take the following forms.
A. Co-production opportunities with professional societies (the Royal Academy of Engineering, the Institution of Chemical Engineering, the British Association of Research Quality Assurance) based around 'sandpit' events and mentoring start-up businesses
B. Oral presentation at conferences and publication in peer-reviewed journals and trade magazines
C. Table-top presence at relevant trade events
D. Value promotion to clinical centres by direct contact and working with key opinion leaders in clinical practice to ensure a) that relevant constraints and opportunities are built into the work and b) that these same leaders can eventually act as champions for the uptake of findings from the work
It is essential for maximum impact that the Fellowship adds to, and does not detract from, the other main initiatives. Early meetings will be sought with the management of the following organisations to ensure complementary work plans.
-The Cell Therapies Catapult
-UCL Centre for Stem Cells and Regenerative Medicine
-MRC Centre for Regenerative Medicine
This will be reviewed at least annually.

The work will be directed with milestones. Some of these that follow are additional to those described in the Fellowship Plan sheet.
Six months Dialogue established with named contact in regulatory authority - US and UK
Three years Workshop delivered via professional society
Four years Publication strategy executed.